Hardware Root of Trust Reconsidered: Developing a Distributed Security Architecture to Protect Vulnerable Devices in the Semiconductor Supply Chain

Modern electronic devices—from smartphones to critical infrastructure systems—rely on hardware-based security foundations called "root-of-trust" to protect sensitive data and operations. However, current security-designs have a fatal flaw: once compromised through physical access, devices become permanently unusable and require complete replacement. This creates significant economic costs, security vulnerabilities, and operational disruptions across homes and industries. Physical access attacks are becoming increasingly common, targeting a wide range of systems, from industrial control systems to personal devices. Current security approaches force organisations to discard expensive equipment after any suspected compromise, creating unsustainable costs and supply-chain vulnerabilities. This raises an essential question: ‘How can we maintain security even after device tampering and dramatically reduce replacement costs and improve system resilience in the process?’
Our research challenges this fundamental limitation and addresses this question by developing dynamic-hardware-security-systems that can detect attacks, isolate-threats, and recover functionality without device replacement. Unlike traditional static security that fails permanently when breached, our approach investigates real-time adaptation and ‘self-healing’ capabilities through innovative hardware and software integration.
This collaboration between the UK-and-Germany combines the University of Sheffield’s significant experience in advanced cryptographic hardware research with WIZnet’s deep expertise in secure embedded systems and manufacturing security. The partnership addresses growing concerns about semiconductor supply chain security and manufacturing vulnerabilities that threaten both nations' economic and security interests.
The broader-impact extends beyond technical innovation. For policymakers, this research supports digital sovereignty goals by reducing dependence on device replacement and strengthening domestic security capabilities. For industry, it offers pathways to more resilient products and reduced security maintenance costs. For the public, it promises more secure and longer-lasting devices that better protect personal data and privacy.
This feasibility study establishes foundational concepts for a transformative-security paradigm that could reshape how we design, manufacture, and deploy secure systems across critical-infrastructure, consumer electronics, and defence-applications.